neWCat: New Tungsten Carbide Electrocatalysts for Resource Efficient Green Hydrogen Electrolysis

In this project Hardide plc and Cranfield University are collaborating to work towards the development, characterisation, and testing of a new coating variant to be used in green Hydrogen production. Hardide plc based near Oxford is an SME which is the leading global innovator and provider of advanced tungsten carbide/tungsten metal matrix composite coatings deposited through Chemical Vapour Deposition (CVD). Cranfield University has expertise and facilities for materials testing and characterisation and together both parties will conduct extensive research on tungsten carbide coatings as potential new materials for the future Hydrogen economy which will help to reduce emissions, energy consumption, costs and help achieve Net-Zero targets.

Through this project Hardide and Cranfield will continue to build on preliminary research previously carried out on a small scale and explore new opportunities to scale-up its process and expand the application of its coatings in the Hydrogen power generation industry. This project is also expected to improve energy generation efficiency and help minimise the dependency of UK net-zero economy on critical minerals.